Range extended- refrigerated BEVs for CO2 abatement in fleets

Nowadays, the number of electric vehicles used in fleets to deliver chilled and frozen goods is low due to

limited daily mileage as compared to internal combustion engine (ICE) vehicles. In fact, the electrical batteries

need to provide energy for traction, cabin conditioning, and refrigeration of the container. With this project,

Sunamp, Paneltex, Route Monkey and LowCVP aim to significantly increase the adoption of electric chilled and

refrigerated vehicles for short delivery of frozen goods, by: 1) the integration of compact thermal stores to

decouple the energy required for traction from that required for thermal loads; 2) the integration of real time

measurements into software to optimise the route of each vehicle of the fleet, to maximise the benefits for the

distributor. Major benefits are: 1) to achieve daily range comparable to diesel vehicles; 2) drastic reduction of

local CO2 and other pollutants emissions by removing thousands of commercial ICE vehicles in cities; 3)

increase of night deliveries because of low noise of these vehicles; 4) access for the distributor to ULEZ in cities;

5) improved confort for drivers.